Scalable AAV Production using Novel Hollow Fibre Bioreactors

The project aims to develop a scalable bio-process for recombinant virus production. Adeno Associated Virus (AAV) is a safe and effective gene therapy vector and growing demand for therapy development cannot be met by current methods. Conventional technologies used for safe AAV production are inefficient and often highly toxic to the process. These problems limit scale-up opportunities. To develop an efficient and scalable bioprocess we will: FIRST, optimise viral production using a novel cell delivery reagent, and SECOND develop a novel method for AAV production using a so call “hollow fibre” bioreactors. The new system aims to achieve bulk GMP production of AAV at low cost.